Traumatic grief as a disruptive narrative device: Ali Smith's momentous moment

My aim is to examine the relationship between narrative, time, and trauma, focusing on grief. In traumatic grief, time is often disrupted, and our attempts to recount the moment-to construct a "coherent" narrative-become confused. Through my creative work I want to find a way of representing this disruptive temporal aspect of grief, and develop a theoretical approach for understanding its potential effect on narrative structure and time. My critical work will be an examination of how grief functions as a disruptive narrative device in the writings of Ali Smith.